AI for Transportation and Logistics

AI for Transportation and Logistics
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.